DYPOSIT: Dynamic Policies for Shared Cyber-Physical Infrastructures under Attack

The DYPOSIT project tackles the problem of large, shared cyber-physical system (CPS) infrastructures under attack. In particular, the project responds to the critical need for dynamically formulating and adapting security policies, rapidly and on-demand, in the face of unfolding attacks on a shared CPS fabric integrating multiple applications run by a variety of stakeholders. DYPOSIT tackles this fundamental research problem through a novel dynamic policies approach rooted in a socio-technical understanding of the complexity and dynamics of shared CPS fabrics under attack. DYPOSIT's approach is unique and transformative as it takes an inter-disciplinary view of reasoning about the security state of a CPS and formulating responses to CPS coming under attack. This is in sharp contrast to other approaches that remain largely focused on technical measures to provide security or solutions that cater for the resource-constrained nature of the devices employed in a CPS. Furthermore, DYPOSIT's approach to dynamic policies offers a new perspective on the role of policies in large-scale CPS settings - transforming policies from simply a means to enforce pre-defined security properties to policies as living, evolving objects that play a central role in reasoning about the security state of such a CPS and responding to unfolding attacks. Managing the complexity of formulating and adapting policies dynamically in such a setting, while resolving conflicts, is a fundamental advance towards resilient shared CPS fabrics. DYPOSIT's scientific advances are validated in an available realistic testbed, which is used to provide application scenarios depicting CPS under attack across a spectrum: highly-managed CPS such as those found in industrial control systems or future factories through to dynamically aggregated CPS, as in smart cities, large manufacturing plants or intelligent transportation systems.

Potential impact
Impact on industry and practice:

While DYPOSIT's scientific advances are fundamental and foundational, its approach to evaluating their effectiveness in a real-world testbed environment makes it possible to demonstrate the practical benefits that can be derived from such an approach. By exploiting existing networks of contacts at partner sites (see Section 3.2 in case for support), DYPOSIT has the potential to transform industy and practice approaches towards large shared CPS fabrics of the future. DYPOSIT's approach inherently considers CPS across the spectrum, from highly managed to dynamically aggregated. This enables demonstration of the potential applicability of the approach across a range of CPS, hence stimulating industrial innovation in CPS security and resilience solutions.

Impact on society:

With the projected growth in connected devices (to 50bn by 2020), CPS present the new frontier for security. This growth is being driven by innovations in smart cities, internet of things, body-area networks (in healthcare), smart grids and wearable sensors - all of which will play a role in future societal settings. CPS, therefore, offer both great opportunities and great problems of security for modern society. DYPOSIT tackles key challenges with regards to security and resilience of services that crosscut large-scale, overlapping, CPS topologies, while accounting for the potentially volatile nature of such topologies. The research advances in DYPOSIT are, therefore, fundamental to infrastructure/services that will be central to our future as a society.